Recovery Tablet_Development

The innovation vouchers are for the scientific exploration into food supplements which have a positive physiological & psychological impact on health and well-being and, in assisting the technical and scientific write-up of a patent application.